SafeCell - Novel Battery Monitoring and Control System

Battery technology is becoming increasingly important for the UK and global economy. This project aims to develop a technology to improve the safety and efficiency of lithium cells when used in automotive applications. The benefits of the project will be felt across the UK supply chain right through to consumer level where they will benefit from more reliable and safer vehicles.